Development of ultralow loss phase-change materials for reconfigurable and programmable meta-optics

Reconfigurable and programmable features enable new paradigms in emerging applications in photonic computing, programmable circuits for quantum and artificial intelligence. In this project we will develop a low-loss optical phase-change material (PCM) technology for reconfigurable and programmable photonics that is non-volatile, requires no active overhead and hence a low energy cost and electronic footprint. The project will progress knowledge along a combination of materials exploration, electro-optic-thermal co-design, and application development aimed at understanding and exploiting these new materials into reconfigurable metasurface technologies. On the materials side, we combine efforts to achieve transparent phase change materials for the visible and near infrared spectrum. The ultimate objective is to create a family of materials with a range of properties that can be used in different photonic and optics applications. Next, the electro-optic-thermal co-design of devices will be considered. In optically programmable devices, it is the combination of electrical, optical, and thermal responses that is critical to many applications. We have gained extensive experience in pulsed optical switching and the student will use this approach as a starting point for characterisation of new materials. We are particularly interested to explore regimes of multi-level switching, which would enable a wider range of reconfigurability than traditional, binary switching PCMs. Finally the project aims to achieve demonstrators which show off the reconfigurability of metasurface devices through integration with the low-loss optical PCM.